Harnessing bioactive natural products and biocatalysts from Basidiomycota fungi

Context
Basidiomycota fungi comprise more than 40,000 described species, including mushrooms, puffballs, rusts and smuts. They can inhabit the most complex environments, and they are able to produce potent lignocellulosic enzymes, as well as a variety of high-value chemicals that are used for various applications, including as antibiotics and agrochemicals. Despite their ecological importance and biotechnological potential, no multicellular Basidiomycota fungus heterologous host has yet been developed to allow researchers to study and exploit enzymes and high-value chemicals from Basidiomycota fungi. Phase 1 of my Future Leaders Fellowship focused on developing tools to turn the oyster mushroom (Pleurotus ostreatus) into a universal multicellular Basidiomycota fungus heterologous host. By means of fundamental gene expression studies, we developed and tested new tools to genetically engineer this fungus. During phase 2 of my Future Leaders Fellowship we aim to exploit the tools that we developed in phase 1 to harness bioactive natural products and biocatalysts from Basidiomycota fungi and to investigate how specific engineered traits translate from mycelium to mushroom growth.

Aim and objectives
In this work, we aim to exploit the synthetic biology tools that we developed in phase 1 of my Future Leaders Fellowship to harness the chemical and enzymatic diversity that Basidiomycota fungi have to offer.
The project objectives are:
1. To study the biosynthesis of selected anticancer agents made by mushrooms;
2. To exploit fungal enzymes as biocatalysts;
3. To optimise heterologous gene expression in solid-state fermentation of fungi.

Potential applications, benefits and relevance to UKRI and Council led strategy
The knowledge generated during this project will enable the exploitation of high-value chemicals and enzymes from Basidiomycota fungi. In turn, this will allow researchers to develop engineering biology approaches to improve the bioactivity of fungal natural products with applications to medicine, with benefits to the society and the economy.
This multidisciplinary programme will address key UK societal challenges and will be relevant to UKRI and Council led strategy. This project maps onto the UKRI strategic priority area of research of Engineering Biology, as it will make use of genetic engineering tools to exploit useful molecules and enzymes from fungi. This proposal will make use of lignocellulose derivatives that are indigestible by humans (i.e. cellobiose) as carbon sources for P. ostreatus and as gene expression inducers. Hence, this work aligns with the BBSRC area of investment and support of ‘Advanced manufacturing and clean growth’. This work will have an impact on fundamental science, whilst mapping onto BBSRC strategy theme 1 ‘Advancing the frontiers of bioscience discovery’ (Understanding the rules of life), as it will generate knowledge on the biosynthesis of bioactive natural products. Our work further aligns with BBSRC strategy theme 1 (Transformative technologies) and theme 2 ‘Tackling strategic challenges’ (Bioscience for an integrated understanding of health) as it will lead to developing new biocatalysts that will find application in medicine.